Creating electricity by reducing cost, Payback time and Carbon footprint - An exploitation of a novel method into manufacturing c-Si PV solar Cells

This project will develop and demonstrate a new method of making polycrystalline silicon (poly-Si) deposited on plastic and
glass subsrates for photovoltaic (PV) solar cell application. Poly-Si is a versatile material that is used extensively for energy
generation in solar panels. Current methods for producing poly-Si involve high temperatures above 600 degrees
centigrade, so it is usually deposited on glass or metal substrates and involves energy expensive costs (57 %) for the
extraction, purification of polysilcon for PV. This new method, using plasma enhanced chemical vapour deposition, will
carry out at temperatures below 350 degrees, which is within the range of some thermoplastic polymers. The process has
already been demonstrated at laboratory scale within the Emerging Technology Research Centre at De Montfort University
and a patent application has been granted . Moreover, it will reduce significantly costs and energy usage during
manufacture of devices, and precursor to the UK PV manufacturing industires. This project will fully optimise the process
granular crystal size of silicon with consistent quality for Photovaoltaic solar cell application.

Potential impact
In lieu of these anticipated economies of scale, one of the major drivers for PV technologies achieving these sustainability
benefits is the need to drastically reduce electricity generation costs. Therefore, issues such as energy requirement,
material usage and manufacturing time are fundamental to achieving these reductions. This project would result in at least
a 50% reduction in energy usage during poly-Si growth. There would be an even greater reduction in manufacturing time
as the film would not require extended annealing at high temperatures (usually a number of hours), and the required
thickness could be achieved in a relatively shorter time; which would be the case for all the silicon layers forming each cell
structure. There is the additional benefit that the total material requirements for this process are much lower than those of
c-Si cells. All of these factors address the touchstone issues for the viability of widespread PV deployment. And the
methodologies of the process itself would ensure rapid integration into present manufacturing procedures.